Modelling of Solid State Absorption of Contaminants from Fluids

The student will undertake training in classical molecular dynamics and density functional theory. He will apply these techniques to the modelling of absorption of selected contaminants onto porous solid polymer and flow patterns of fluid over and through the polymer to determine optimal polymer configuration to achieve maximum absorption. The likely area of the project will be in the removal of contaminants from fluids, including water purification and gas absorption